Hyperbolicity of Finitely Generated Groups

The project will involve developing curvature and other techniques for deciding hyperbolicity of known families of groups. The subject area is Combinatorial/Geometric Group Theory.